A PATT-linked grant to support Exeter's observational astrophysics research

The funds awarded will be used to pay for travel and subsistence costs associated with observing runs on telescopes around the world.